University of Glasgow and The Crichton Trust KTP 21_22 R2

To create and implement a digital platform to coordinate the management, planning and energy trading from a range of distributed assets thereby supporting decarbonisation and value creation through sustainable energy services.